Hot Hatch Cell Reovery

The collaborative team, spearheaded by James Fisher Nuclear are pleased to offer our innovative, yet transferable solution to the Technical Specification supplied. We believe that we have identified an end-to-end solution utilising several emerging technologies and SME’s to deliver a step change to the decommissioning approach. A blend of new technology and novel applications of existing technology form the basis of our submission which we believe can be developed and fully integrated within the boundaries of the contract. The combination of our facilities and collaborative partners enables us to deliver this project to phase 2 and beyond. Existing facilities, site locations and experience of personnel enable us to offer value for money from the collaborative team. Utilising existing NDA assets and hiring equipment for development and demonstration will minimise our upfront capital equipment costs, allowing the project budget to be spent primarily on valuable labour activities.